DRAFC (Drag Reduction by Active Flow control)- Reducing CO2 emissions by enabling drag reduction

The DRAFC project brings together Jaguar Land Rover Limited (JLR) and the University of Glasgow to collaborate on the application of a novel technology for flow control in road vehicles with the aim of reducing aerodynamic drag to deliver improvements in carbon emissions and fuel economy.